The University of Manchester and Kenny Waste Management KTP 21_22 R4

To develop, embed and exploit advanced robotic and real-time vision capability for application in autonomous waste separation and recycling.